Protirus Innovation Application

Protirus has decided to implement Cyber Essentials, Cyber Essentials plus and ISO 27001. These 3 certifications will enforce the company’s aspirations to mitigate against cyber risks and at the same time implement best practice.